Reconstructing the Library of James VI and I

This project closes a major gap in Scottish book history by recovering
the contents of the royal libraries of James VI and I. Identifying his
books, establishing their use, and exploring their Scottish bindings,
the project situates his library in the context of Scottish and English
book culture. By tracing the content and extent of James' library
throughout his reigns it addresses if and how habits of collecting
changed after the King's move to London, offering an important
window onto the similarities and differences between Scottish and
English book collecting practices and their respective book trades at
this time.